The CCP5 Network: The Computer Simulation of Condensed Phases 2009-2012

In this proposal we seek funds to continue CCP5's role in underpinning UK research using molecular modelling to study condensed phase phenomena. We will achieve this by:* focusing on the 4 specific themes given in the objectives section; *continuing our very successful program of conferences, workshops, and summer schools; * supporting formative collaborations, particularly where they involve young academics who are just beginning to establish an independent research career; and* sponsoring visits from eminent overseas academics to UK institutions. A three-year program of such activities is described in the case for support.*maintaining the CCP5 infrastructure, which includes management of the project overall, mailing lists and infoweb, program library (with codes such as DL_POLY, DL_MESO and DL_MULTI) and training in the use of these programs.